MRes in Medical Mycology and Fungal Immunology

The MRes in Medical Mycology and Fungal Immunology provides an extensive foundation of knowledge and key skills to help you progress towards a PhD in this field or a related research area, or to develop a clinical career in mycology or infection biology. The programme will provide the student with:
A thorough understanding of the general principles of medical mycology and fungal immunology
An ability to apply knowledge in academic and health contexts
Opportunities to learn from world-renowned researchers in medical mycology
We will also help the student develop a range of transferrable skills including self- learning, critical evaluation, analytical skills and applied statistics, IT-based approaches, and scientific writing, whilst exposing you to cutting edge research techniques.